A framework for verifying the safety and trustworthiness of AI systems

Fair machine learning aims to design machine learning processes to align with what have previously been defined as fair outcomes, which are outcomes that are impartial and do not discriminate. Designing fair automated decision-making systems is becoming more important as they become widely adopted, therefore having a greater impact on individuals and society as a whole. The aim of this project is to address this and discover the best way to improve the fairness of such systems and ensure there is a way to explain the potential unwanted bias to those who it might effect. Argumentation will be used to model a decision-making system to detect unwanted bias. This model will be traced to provide meaningful explanations about the bias with the final aim to receive feedback from a user give this explanation to be able to mitigate the bias in the system.

The key research questions are:

1. Can argumentation be used to model a tabular data driven decision-making system to detect unwanted bias in the outputs?

2. How best can unwanted bias of an individual decision and a decision making-system as a whole be explained to a user of the system?

3. How can feedback from a user mitigate potential unwanted bias in a tabular data driven decision-making system to improve the fairness of the system's results?

To achieve this I will first create an argumentation framework that mirrors any black-box classifier, using the input data and the classifications outputted. This will form the basis of the method to detect the potential unwanted bias in the classifier that addresses limitations identified through the research phase such as methods only working for one notion of fairness or only categorical data. The novel method will then be evaluated with different existing datasets and classifiers to check for transferability. Explanations of the bias to stakeholders, taking into consideration the context and application of a system will then be created. The final stage will involve creating a way for the user to feedback information into a system based on whether the explanations are acceptable given the context and the system will be adapted to increase the overall fairness towards an individual and groups with protected characteristics.

The expected novel contributions are:

1. An argumentation framework which mirrors a black-box classifier, with the unacceptability of arguments representing the detection of unwanted bias within the classifier.

2. A method for tracing this argumentation framework to provide the best explanations of the detected unwanted bias to a user, focussing on the context of a system.

3. A way of including feedback from a user about the fairness of a system to improve the overall individual and group fairness. This ensures the bias mitigation method is context specific which is a novel contribution.

My PhD is relevant to the Artificial intelligence technologies EPSRC research area.